Advanced composite structures and metamaterials design

The next generation of adaptive industrial composite structures and metamaterials will be designed to have unique dynamic and acoustic response properties, such as enhanced damping and vibrational isolation behaviour, improved control of the structural response and superior energy harvesting properties from the ambient vibration sources. The project will focus on modelling the behaviour of such advanced composites and determine the optimal design of the structure when subject to specified operating conditions